Investigating geothermal heat resources of legacy mine workings, why are some mine waters hotter than others?

Why are some mine waters hotter than others? What controls the mine water temperature available for geothermal use? Can the water temperature and its resilience be modelled and predicted?